Thinking-with-moss: a multi-species approach to participatory processes of city-making

How can participatory community action facilitate mutual knowledge production and education in regenerative city making, as a critical mode of architectural practice?
The research will use the radical education principle of 'mutual knowledge' to understand how collective construction and making can use citizen science networks to develop new propositional knowledge around environmental construction. It will focus on the design of creative processes such as participatory events, incorporating behaviour change as an element of spatial design. The research will explore what regenerative architecture might look like: architecture which actively improves the environment, (by capturing carbon and filtering the air) and enables social and economically sustainable community action in responses to the climate crisis.